'Banlieue' Network: Care for the Future of Segregated Urban Communities

Banlieue Network focuses on deprived suburbs in contemporary France known as 'banlieues'. In recent years, this term has become synonymous with pockets of exclusion on the peripheries of most major cities. Built in the 1950s and 1960s to address the housing shortage, banlieues suffer from insufficient social services and high unemployment and delinquency rates. Suburbs in the Greater Paris area have been the scene of urban violence since the early 1980s but the riots which occurred in 2005, 2007 and 2010, reached an unprecedented scale. In the wake of these outbreaks, media accounts and social commentators highlighted the extent of the social divide in France between residents of segregated urban peripheries and those of more affluent areas.

The French case is particularly important for an exploration of the complex relationship between space, community, identity and politics. Unlike in Britain or the United States where communities have been the main objects of urban policies, affirmative action in France focuses mainly on urban areas. Since the early 1980s, state interventions have paradoxically contributed to the consolidation of negative clichés associated with 'banlieues'. At a time when segregated communities constitute an unprecedented challenge for urban societies, Banlieue Network takes a novel approach to these issues. It aligns theoretical research with practical, hands-on approaches in order to learn from the shortcomings of previous urban policies and provide insights into the mechanisms of social exclusion and spatial segregation, by confronting various types of official and alternative discourses in which French 'banlieues' are represented.

Although the primary focus of Banlieue Network is on disadvantaged neighbourhoods in France, we expect the network to extend in the long term to include comparative studies of segregated communities in other European cities. The proposed innovative methods will be applied in future to address the multifaceted challenges faced by deprived areas in different contexts.
Banlieue Network's key objective is to build towards an international network addressing urban stigmatisation that will bring together academics, policy makers and user communities, using cross-disciplinary and multi-user approach. Further objectives include:

1. Engage scholars drawn from disciplines including architecture, urban planning, sociology, urban geography, cultural studies, sociolinguistics, comparative literature, and film studies in a cross-disciplinary research collaboration addressing segregated communities.

2. Connect international scholars with user communities, stakeholders and policy makers; create opportunities for debate, knowledge transfer and sharing expertise and best practice; and produce a range of practical solutions to improve the effectiveness of strategic planning for the future.

3. Integrate artists and local residents into the network and its creative activities through an Advisory Board.

4. Promote social justice by challenging the negative clichés attached to segregated communities.

5. Ensure sustainability through further funding applications, regular meetings of the steering committee, publicising the network and recruiting new members.

Banlieue Network will explore these objectives through the creation of events and outputs including

a. an exploratory workshop, a summer school, two interdisciplinary conferences and regular meetings of the steering committee

b. a touring exhibition displayed in London and the Greater Paris area, a non-academic publication showcasing creative work produced during the summer school and a peer-reviewed scholarly book

c. A website charting the progress of the project, which will serve as an archive for the creative texts, photographs, video documents and podcasts which will endure communication between participants and wider audiences.

Potential impact
1. The immediate 'user' beneficiaries will be members of segregated urban communities living in Greater Paris. Approximately 50 residents will take part in workshops as part of the Summer School (July 2012) and will have the opportunity to express their experiences through a variety of creative media in collaboration with scholars and artists. This work will be showcased in France, Britain and other European countries through an exhibition and a bilingual non-academic book communicating the 'banlieue' experience beyond its locality and providing a resource to challenge negative stereotypes. Societal and cultural impact will be achieved at individual and community levels through increased creative skills, confidence and exchanging ideas. Community cohesion will be increased through active participation and pride in individual and collective achievements. Establishing a dialogue with researchers will help residents gain insights to mechanisms of urban segregation and equip them to address economic and social exclusionary practices.

2. Audiences for the book and exhibition will benefit from greater understanding of related issues. Venues hosting the exhibition (The French Institute in London and the City Councils in Drancy and Villiers-le-Bel) will benefit from this addition to their programme and, potentially, new audiences.

3. Segregated communities in France, Britain and elsewhere in Europe, will benefit from the international knowledge exchange and shared best practice facilitated by the network, through a comparative approach that characterises the network's activities. By creating a forum for discussion and the exchange of ideas between scholars, urban practitioners, community members and policy makers, the network will promote innovative and transferable models to tackle urban segregation on a holistic basis.

4. The cross-sectoral nature of the network will generate unique benefits for its members and potentially wider society by contributing to advances in knowledge and generating innovative, productive interactions. Policy makers and urban practitioners will benefit from this exchange of ideas with the international research community by exploring how to best utilise resources, knowledge and expertise to support segregated communities. The involvement of policy makers has the potential to impact directly on the quality of life in suburban areas by providing them with conceptual and applied knowledge to inform policy development and implementation.

5. Photographers and writers collaborating in the workshops will benefit by developing their skills and practise through immersion in the cutting-edge creative energy generated by the cross-cultural influences of the 'banlieue'. Being associated with the project will enhance their international profile and extend their own creative and professional networks. Acknowledging the role of creative practise as part of a multi-faceted research methodology provides a blueprint for the developing similar work in future.

6. The international research community will benefit from this project by fostering collaboration with a wide range of international partners across disciplinary boundaries inside and outside academia. Participants will benefit from international mobility to develop various outreach activities aligning theoretical research with practical, hands-on approaches with the highest priority community needs. The network will be an important opportunity for international scholars to advance knowledge in the field of community-based action research, develop innovative research and dissemination methods and involve young researchers in the design and delivery of innovative programs such as the planned workshops, conferences and summer school. The network is expected to develop alternative future visions and pathways for sustainable communities so challenging social exclusion and deprivation in urban neighbourhoods.